Queen's University of Belfast and Unicorn Hygienics Limited KTP 23_24 R2

To enable data driven decision making to capitalise on customer opportunities and drive efficiency, automation and excellence in the customer experience.